Bereaved Family Activism in the Aftermath of Lethal Violence

The proposed Fellowship aims to refine and develop scholarship on the phenomenon of bereaved family activism in the aftermath of lethal violence. Following David Garland's (2001; see also, McGarry and Walklate, 2015) assertion of the 'return of the victim' fifteen years ago, the interests of victims have moved to centre stage of the criminal justice system with victims' voices becoming formally organised in a victim movement. Over the past 40 years, criminal justice policy has developed to include victims' participatory rights, compensation schemes, victim 'champions' and charters. My doctoral thesis explored one specific form of victim movement, namely, bereaved family activism; the attempts by bereaved relatives to confront their experiences of violent bereavement to engage in organised and public campaigns (Shute, 2016). While these efforts take different shapes, today bereaved family activism can be found in the campaigns for truth by the Hillsborough Families, police reform efforts of Doreen Lawrence, and more recently, the Grenfell Justice movements. Employing a case study of one such campaign, Mothers Against Violence, my thesis argued that bereaved family activism represents a space for resolving emotional, social and spiritual needs which ties together different experiences. Victims engage in these campaigns at different points in their lives, for different purposes.

The proposed Fellowship will build upon my doctoral research and provide a valuable opportunity to develop this concept of bereaved family activism and extend the impact of this growing scholarship for victims, practitioners and policymakers. The support of this Fellowship would provide an opportunity to consolidate existing academic and non-academic networks. To this effect, I intend to organise a one-day symposium exploring the phenomenon of bereaved family activism in its various forms and context, whether for the purpose of criminal justice advocacy, specialist peer support or in response to state injustices. This event will bring together victims, grassroots campaigners and researchers to discuss the role that activism can play in criminal justice reform and victim support. Potential speakers include academics with an interest in family activism such as Phil Scraton (Queen's University Belfast), Claire Moon (London School of Economics), Jon Shute and members from Mothers Against Violence, Hillsborough Justice Campaigns, and Grenfell Justice Movements. The aim of this event will be to provide a platform for academic and non-academic engagement, knowledge exchange, and future collaboration. To ensure enduring impact, a lay report summarising key contributions will be produced and a project webpage and blog will be created which participants can contribute to. To consolidate these networks, I will also undertake a Visiting Fellowship at Monash University at the Gender and Family Violence Programme. This will offer an opportunity to explore the connections between domestic homicide, intimate familial violence and the victims movement. This overseas institutional visit would provide important opportunities for disseminating research findings, knowledge exchange and identifying the potential for future collaborations with an international dimension.

These endeavours will also contribute towards the development of future grant applications. I intend to publish key findings from the thesis through two sole-authored peer-reviewed journal articles and a monograph. The significance of this research will be explored in the context of domestic homicide to consider the role of bereaved family activism in cases where victims share intimate personal relationships or familial ties with the offender. I aim to undertake a series of preliminary interviews with service users and staff of a fatal domestic abuse advocacy group, AAFDA. Conducting a further amount of limited research will help to identify emerging themes for the writing of future grant applications.